To prove the concept for project management software that provides a way to allow agile project management to be applied to a broad range of projects.

To prove the concept for project management software that provides a way to allow agile
project management to be applied to a broad range of projects. A novel way to estimate, plan
and track projects that is more suited to projects that have stakeholders to manage and outputs
to produce.